Using linked electronic health records to identify patients at high risk of severe liver disease and its complications

Strategic Research Priority: Bioscience for Health

The main objective of this investigation is to guide disease risk stratification of adults in primary care.

Using linked electronic health record data (GP records, hospital admissions, outpatient data, mortality and social deprivation data), the specific aims are to:
-Determine the incidence of and estimate time to severe liver disease outcomes after abnormal liver function tests (LFTs) recorded in primary care.
-Identify factors that predict the occurrence of severe liver disease after abnormal LFTs recorded in primary care.
-Determine whether patients are at increased transient risk of liver disease complications after a common infectious illness.
-Identify factors that affect the odds of severe liver disease in patients with normal LFTs.
-Identify factors that predict the odds of severe liver disease in those without LFT test results.
The research will help identify people at greatest risk of severe liver disease. We anticipate the results of this study may guide patient follow-up, referral to specialist care, vaccination guidelines and enable development of targeted health interventions to prevent or delay the onset of severe liver disease.